University of Exeter and Chelonia UK Limited

To apply and extend recent advances in cutting-edge statistical modelling techniques in order to develop the ability to determine actual numbers of marine mammals animals and greatly increase the ability to distinguish between species.